Global quantification of the yeast proteome

An inventory of the proteins in a cell. A traditional approach to understanding the living cell is to reduce cell complexity to individual parts . We now recognize that this is no longer enough; we need to take a global view of the cell and study it as an integrated system. This 'systems level' approach requires new technologies, and has been led by the ability to measure all of the messenger RNA molecules, the working copies of the genetic blueprint, in a single experiment. But, these mRNA molecules are intermediaries for the true cellular machines, the proteins, and arguably we ought to be studying the latter. However, for many reasons there are no equivalent approaches for large scale quantitative measurement of all proteins in a cell. Yet, if we are to understand the cell as a complex, dynamic system (protein levels go up and down), as well as the complicated interplay between them, we need to have an 'inventory of parts'. We have devised a new technology that is able to measure, very accurately, the number of molecules of each protein and we wish to take on the challenge of building a protein inventory for the best studied cell, that of the baker's yeast. To supplement these data, we also know how to measure how rapidly the parts (proteins) of the cell are made and recycled. This will be the first inventory that has been built that leaves the yeast proteins unaltered whilst being measured and will be of great value to the biological community. To do this we need to roll this technique out on a grand scale to attempt to quantify over 4000 proteins, requiring a long-term project with expertise in yeast biology, protein chemistry, mass spectrometry and bioinformatics. The protein parts are mostly assembled into machines that do the work of the cell. By understanding how such complex machinery is made, we will begin to understand how the cell balances flexibility of response (in time, and in terms of types of machine) with quality control, manufacturing principles and energy costs. Once generated, we will make all our data available to the biological community both from our own website, and also international repositories.

Technical abstract
System level analysis of the cell requires statistically confident knowledge of the amounts of each protein in the cell. The gold standard approach to protein quantification is based on stable isotope internal standards and mass spectrometric determination of the analyte signal relative to that of the standard. For even a simple proteome, such as Saccharomyces cerevisiae, this is a daunting challenge, but, following our discovery and development of QconCAT technology, is now feasible. QconCATs are artificial proteins that comprise concatamers of proteolytic peptides, each of which is an internal standard for quantification of an analyte protein. We will design and build approximately 200 QconCATs to quantify at least 4000 yeast proteins in a demanding study between two Universities with a long track record of collaboration and innovation. We will also conduct robust quality control measures, ensuring very low technical variance, as well as using biological replicates to assess biological variability on a per protein basis. In addition to quantification of each of these proteins, we will use incomplete metabolic labelling to assess the rate at which each protein is turned over (synthesised and degraded) in the cell. These two parameters (quantity and degradation rate) complete the 'state equation' for protein expression, linking transcript level and translational activity and permitting development of a new model of global protein expression. We will generate a wholly new data set that can be used by biologists across the yeast community, and which will inform and develop new systems level analyses of this important model organism. Joint with BB/G009112/1.